LEGEND (smart LEGgings for rEhabilitatioN in a meDical setting)

Due to an increasingly ageing population, now more than ever, it is necessary to implement a preventative care approach as opposed to reactive care for musculoskeletal conditions (osteoarthritis, knee pain, back pain) to improve the quality of life of an ever-ageing population. This enables significant time and resource savings whilst improving overall patient outcomes using objective, continuous data to support patient-specific, tailored care.

Treatment and rehabilitation for patients with musculoskeletal conditions currently relies on orthoses and the use of motion capture rooms to assess recovery and movement. However, these tend to be expensive and do not provide monitoring in real-life, everyday scenarios over a long period of time. Without appropriate, tailored treatment, many patients who suffer from these chronic conditions end up needing surgery or suffer from lifelong disabilities. Additionally, clinicians are unable to assess progress in a way that is quick and objective.

KYMIRA's smart wearable for remote medical monitoring offers a step-change in non-invasive continuous high-fidelity data collection across multiple clinically relevant parameters, to detect early changes and offer customised preventive and early treatment solutions.

The project will build on KYMIRA's award-winning smart sports clothing solutions, which will be adapted for a medical application to remotely monitor patients with musculoskeletal conditions. The project uses smart garments equipped with sensors that capture and integrate movement and joint angle data during everyday movements and activities.

This easy-to-use, flexible smart garment with embedded electronics can be worn by patients without interrupting their usual activities. Based on the data, personalised exercise and movement programmes can be provided to enable continuous improvement of musculoskeletal conditions and rehabilitation, to support health and wellbeing, one of the competition broader themes of this competition.